Classical Music, Community and Participation

The purpose of this project is to develop more understanding about how classical music features in the lives of different communities and how participation in classical takes place. By undertaking this research, I aim to increase understanding about how participation in classical music can be widened.